Dispersed Responsibility, Deferred Support: How does Practical Civil Society Support for Asylum Seekers Differ Across the UK's Dispersal Cities?

The proposed research will aim to understand the role civil society actors play in asylum support. The research questions are:
1.How do civil society actors operate within the context of asylum support?
2.How and why civil society support for asylum-seekers differs in character and extent across the UK's dispersal cities?
3.How is the role civil society actors play in asylum support perceived by civil society actors and asylum-seekers?